Food and Community in early modern England: how the production, consumption and selling of food were central to seventeenth century communities

The study of both food and community are familiar subjects in seventeenth century history. However, no historian has studied them in conjunction, leaving a gap in the literature. This research addresses this by combining the study of community with that of work, commerce, agriculture, rural life and food. It argues that food was integral to early modern society for both sustenance and in creating social bonds, highlighting the role of women in forming these connections. The term 'community' is notoriously difficult to define. Here it is taken to mean social relationships and communal ties between those involved in the processes, acts and artefacts surrounding food production and consumption.
The project is centred on the previously unstudied and unpublished manuscript accounts of John and Marie Coke of Herefordshire (1607-1622). Although gentry, the family supplemented their income by selling produce locally and keeping the accounts themselves, increasing their contact with workers on their farm and others in the community. The accounts are particularly rich comprising payments and receipts as well as weekly consumption accounts, annual summaries, and names of buyers and sellers of foodstuffs, all illuminating a network of contacts. Additional household accounts identified for comparison include those of wealthy Sussex yeoman John Everenden (1619-1678) and gentry households such as the Spencers of Althorp (1599-1605).
The research involves quantitative and qualitative approaches. A relational database is used to analyse and cross-reference account entries, identifying trends and patterns of farm produce, sales and household consumption. Named individuals are cross-referenced with probate records and parish registers to assemble connections, revealing reciprocity and exchange, the backbone of society. Importantly, links between fellow inhabitants rather than solely those radiating from the gentry account owners are also uncovered, reconstructing a whole community.